A UK SME increasing safety in the built environment through the use of IoT and AI technology whilst reducing building maintenance costs by 25-40%

Nuffield Technologies Limited (Nuffield) is bringing innovation to building compliance management through its platform. Current asset management methods are outdated, inefficient and lack essential features for maintenance workers. Nuffield's solution will facilitate the tracking of data across thousands of sites, assets, components and subcomponents, improving the productivity of contactors and reducing maintenance errors. Nuffield's core team of Helen Craig and Tom Edge is bringing a solution that will help building owners effectively and securely manage all their sites.